Power Electronics Packaging Training and Upskilling - 2

IMAPS-UK (International Microelectronics Assembly and Packaging Society -- UK Chapter) aims to build on a Power Electronics Packaging Training Course created in Building Talent for the Future 1 by adapting and completing the Intermediate and Advanced Level Modules, establishing access to practical hands-on training facilities and creating a viable accreditation for the training courses for Schools/Colleges/Universities and personnel involved in the design, manufacture and testing of power electronics modules.